Oxford Transport Laboratory

The project aims to create an integrated transportation eco-system (“Oxford Transport Laboratory”) that will be used to manage and optimise transportation in the city of Oxford with short term goal of minimising the effect of the Westgate development scheduled to start in 2014 and as a longer term goal of increasing economic activity in Oxford while reducing traffic congestion. The project aims to create know-how and technology that can be transferred to similar city centres in the UK and then to develop economic benefit by expanding this expertise to the world.